Unique Solar Window Film for Energy Saving

Development of unique multilayered vacuum and wet coatings on flexible films such as Polyester for Solar Window Films. Once glued onto a standard glass window it will reduce energy used for heating a room by 30-40%. It is a green technology and help reducing energy consumption in homes and offices. The film is transparent and does not obstruct the Sun light.